MRC Transition Support CSF John Blaikley

Circadian rhythms are thought to control many biological pathways, yet its role in disease is only now beginning to be explored. At the heart of the circadian rhythm are clock proteins which oscillate over 24 hours. In our studies concerning circadian rhythms, we have recently made two exciting findings. Firstly, we have discovered that the incurable human disease, pulmonary fibrosis, results in an augmented circadian rhythm. This allows clock proteins to play a key role in disease pathogenesis. One of these proteins, called REVERBalpha, affects fibroblasts, a key cell type in fibrosis. Removing REVERBalpha promotes fibroblasts turning into myofibroblasts, which then results in scarring of the lung. This explains why getting rid of REVERBalpha promotes the formation of fibrosis. It also explains why factors that disrupt the circadian clock e.g. sleep duration, shift work and chronotype are associated with the development of fibrosis. This protein can be targeted with chemical compounds, and indeed use of these compounds inhibits scar formation in human fibrotic lung tissue, making it a viable drug target. The second finding concerned the role of circadian rhythms in infection. We have now discovered that this is due to altered macrophage engulfment of bacteria regulated by the clock protein BMAL1, potentially explaining why susceptibility to infection is time-of-day dependent.

I now plan to investigate the consequences of infection in pulmonary fibrosis, focusing on whether the time-of-day variability is increased. Initially we will use a model of fibrosis to investigate what times of day you are more likely to get an infection. We then plan to stop the circadian clock to investigate what proportion of these effects are due to this molecular mechanism.

To find out how the circadian clock might exert its effects we plan to study macrophages cultured with sliced lung tissue. Using special microscopes we are able to identify circadian oscillations in real-time allowing us to investigate how these alter engulfment of bacteria. We can then interfere with known fibrotic mediators to see if these factors are driving the increase in circadian oscillation. We now believe that you can also define circadian mechanisms by studying individual single cells. We will aim to assign each cell a specific clock time and then study these cells to see how they change at different phases of the clock. This will mean for the first time that we can gain circadian information from one blood or biological sample, which will be an invaluable tool for circadian biology.

Technical abstract
Two striking phenomena were discovered during my MRC fellowship. Firstly, the amplitude of circadian oscillations are increased in fibrosis permitting otherwise arrhythmic peripheral lung tissue to come under circadian control. Secondly, disruption of circadian oscillations by knocking out BMAL1 reduced the severity of pneumococcal infection. I now plan to combine these findings by investigating the consequences of pathological circadian disruption in the lung.

Aim1: Identify how circadian regulated susceptibility to pneumococcal infection is altered by the gain in circadian rhythmicity during pulmonary fibrosis.
In a model of pulmonary fibrosis the effects of S.Pneumoniae given at two different times of day (ZT0 or ZT12) will be investigated. Severity of infection will be measured alongside cytokines and histology. To see if these effects are mediated via the circadian clock BMAL1 will be knocked out, stopping clock oscillations, resulting in loss of any clock dependent phenotype.

Aim2: Characterise altered circadian rhythms in fibrotic macrophages via single cell analysis
The main cell type responsible for time-of-day effects in pneumonia are macrophages. Therefore I will perform co-culture experiments to establish how fibrotic tissue alters the macrophage's circadian rhythm. Macrophages from PER2::luc mice will be cultured with fibrotic or normal precision-cut lung slices. PER2 oscillations will then be tracked using bioluminescence permitting changes in circadian amplitude and phase to be identified. The role of TGFbeta in mediating this effect will then be investigated using chemical inhibitors. I will also analyse circadian targets in these macrophages by observing single cell heterogeneity using single cell RNA-seq.

Potential impact
The research questions posed within this proposal are of significant interest to ACADEMIC GROUPINGS in Biological and Biomedical Sciences. The academic community will benefit from elucidation of novel mechanisms that control fibrosis and pneumonia. In addition they will also benefit from a greater understanding about the effects of circadian disruption due to its poor characterisation. One of the reasons for this is the absence of a test for circadian disruption, which we now hope to develop as part of this award.

The research findings will also impact greatly on the HEALTH CARE COMMUNITY. Circadian disruption and fibrosis are both important topics and therefore we will disseminate findings by publishing primary papers and reviews in high impact journals, and presenting work at national and international meetings. We anticipate that this proposed work will produce 2 high-quality primary research papers, generating further translational research.

All findings will be of high interest to the GENERAL PUBLIC due to the prevalence of lung disease, and the relative lack of effective intervention. The public are also concerned about how their lifestyle affects their own circadian rhythms. The results of this research will show whether fibrosis is associated with sleep duration, shift work and chronotype. If it does then it would generate further public interest in both research and the effect of modern day lifestyles on disease. The public will also be engaged through public engagement activities for instance at the Museum of Manchester where they can see live demonstrations. Research findings will also be delivered to the general public through local patient groups e.g. IPF, New Start as well as mass media. For example, findings from my previous award have been widely publicised in several major national and international broadcasters.